Levelling up Coventry's EV adoption journey

The dynamics of carbon emissions from transportation vary significantly across different locales, influenced by several localised factors. A key determinant in this variance is the prevalence of Electric Vehicles (EVs) within a specific area, which in turn is largely dependent on the availability of EV charging infrastructure. Historically, the decision-making process for the installation of public EV chargers has been guided primarily by the accessibility of Grid power and the adaptability of road systems to accommodate these fixed chargers. This includes considerations of additional street furniture, traffic flow management, and anticipated usage by EV owners.

However, a critical challenge lies in aligning these on-street charger installations with the actual preferences of current and potential EV users. While prioritising installations based on user preference could significantly incentivise EV adoption and utilisation, it has proven more complex to implement in practice.

Our project focuses on Coventry City, specifically targeting residents who lack driveway access and thus face difficulties in home charging - a situation affecting 47% of Coventry households. Our goal is to assess the effectiveness of the existing EV infrastructure in meeting the needs of these 'Driveway Orphans'. We aim to demonstrate how 'Enstorel', our innovative and highly adaptable EV charging solution, can revolutionise the ease of transitioning to EVs for this demographic. By facilitating easier access to charging for Driveway Orphans, we anticipate a substantial reduction in local carbon emissions from transportation, thereby contributing to the 'levelling-up' of the city's EV adoption and emissions standards to match the best-performing areas.

Moreover, our project isn't limited to showcasing the benefits of Enstorel charging. We intend to contribute vital insights to a ground-breaking new model for EV infrastructure planning. This model is designed not just for Coventry City but as a versatile tool that can be adopted by any city to enhance the strategic placement of future on-street fixed EV infrastructure. By prioritising the charging preferences of drivers transitioning to EVs, our approach aims to expedite EV uptake and thus contribute to the decarbonisation of urban transport.

Through this initiative, we strive to create a ripple effect of sustainable transport practices, fostering an environment where the transition to electric vehicles is not only a greener choice but also a more convenient and accessible option for all city residents.